Interacting calcium monofluoride molecules

During this project we will demonstrate controlled interactions between individually trapped calcium fluoride molecules. The early stages of the project will include slowing and trapping molecules, then loading into optical tweezers. The latter stages will involve identifying techniques to reduce sensitivity of molecular transitions to external fields, cooling molecules to the ground motional state of the optical trap (tweezer or lattice), and controlling the internal quantum state of the individual molecules.